Return, Responsibility and Reintegration in Central Africa: A multi-disciplinary exploration into endemic violence and social repair

In 2015, the United Nations Refugee agency (UNCHR) reported that world-wide displacement hit an 'all time high' as conflict related violence and persecution increase and threat environments become more diffuse and complex. Quite shockingly, it was calculated that today, one in every 122 people is either a refugee, displaced or seeking asylum. Across huge swathes of the globe, people are uprooted as they try to negotiate profoundly difficult conflict circumstances, involving not only state armies, but non-state armed groups, criminal gangs, drug traffickers, and jihadists. To make matters more complex, individuals often occupy ambiguous victim-perpetrator statuses, moving between combatant and civilian roles, either through coercion or through choice.

Central Africa has witnessed prolonged and repetitive forms of displacement for many, many years. In 2015, the UNHCR described forced displacement figures related to this region as 'immense'. To date, international organisations have prioritized 'going home' as the most durable solution to this crisis. Processes of 'return and reintegration' represent a huge practical and policy challenge for world governments and are therefore a critical international policy issue. This research project aims to study precisely these dynamics in the central and eastern African countries of Central African Republic, Democratic Republic of Congo, Uganda and South Sudan through an inter-disciplinary, multi-sited ethnography of 'return'. By analyzing how refugees, internally displaced persons and former combatants negotiate and experience 'return' we aim to fill a large gap in current knowledge on the 'lifecycle' of conflicts in some of the world's most difficult places. Drawing on anthropology, comic journalism, history, heritage studies and political science we will focus on the everyday experiences of those attempting to build or re-build communities in central Africa, contributing to a better understanding of how conflict-affected societies constitute or re-constitute themselves.

Our research will explore the relationships of returnees with each other, with the 'stayee' population and their engagement with national governments and international peacebuilding actors. We will examine if and how standardized peacebuilding approaches to return - such as Disarmament, Demobilisation and Reintegration (DDR); transitional justice (TJ); and psycho-social support (PSS) are relevant to people on the ground who negotiate conflict realities and their legacies on a daily basis. We will also investigate those ubiquitous processes that are persistently set aside by international actors, including customary spiritual practices of individual and collective healing and ideas associated with religious belief. We will go beyond merely documenting the manner of return to focus specifically on how processes of return shape and reshape public authority across our research sites, questioning any assumed linear transition to 'civilian life' and to 'peace'. Our in-depth, inter-discipinary study of return across the Central African region will help us better understand the conditions under which conflict-affected societies are able to move on peacefully and/or live productively in situations of acute social stress and also the conditions under which mutuality is simply not possible and violence becomes endemic and seemingly inescapable. We also hope to place current central African experience in wider comparative and historical contexts giving fellow scholars and policy makers a much clearer picture of how and when social repair becomes possible in situations characterized by such staggering levels of upheaval and suffering.

Potential impact
Our overall impact goal is to produce high quality evidence-based research to inform national and international policies and practices to mitigate cycles of violence in sites of widespread displacement and return in Central Africa and potentially further afield. The research will benefit four main groups:

1. Local populations in conflict affected places who desire human security, peace and poverty alleviation. We believe that the everyday experiences of local populations in conflict-affected situations ought to drive both policy and research agendas. The research project will have an impact on local populations in conflict-affected places by assisting the development of policies based on the full set of functioning regulatory structures and norms used by local populations in sites of mass displacement and return, rather than merely those that have been defined for them. Thus we recognize the urgent need, working through our strong local networks of researchers, civil society leaders and customary authorities to involve returnee populations in the research process and to draw local researchers and research assistants into all aspects of research design. We also recognize the need to involve local collaborators in dissemination and will establish innovative communication channels - including comic journalism and a curated exhibition - that are co-produced with local populations and accessible.

2. Policy makers -by generating recommendations and strategies to strengthen current approaches and interventions related to persistent conflict and endemic violence in our research sites. Policy that delivers real human security in conflict-affected areas must be designed to work effectively in complex and contested local environments, characterized by competing interests and hybrid public authority structures. Central Africa today is witnessing what the UNHCR has termed 'immense forced displacement totals' but is also a region witnessing large scale 'returns'. These return processes - which include both civilians and former combatants - are dynamic, contingent and fragile. They are also under-researched. Our evidence-based findings will be translated into succinct policy briefings containing infographics and actionable recommendations. These will be disseminated widely through our website and via twitter and will provide opportunities for knowledge exchange at annual stakeholder meetings in our research countries and at policy round-tables in London, Brussels and New York, the home cities of our institutions.

3. Publics - by promoting engagement with scientific evidence on how viable ways of life are constituted post return and/or how certain dynamics can lead to endemic and persistent conflict. Our stakeholder meetings and policy roundtables will strengthen networks among teaching and research institutions as well as the media in our home countries and research countries to help disseminate accessible research material, in the form of journalistic articles, blog discussion forums and comics.

4. The next generation of development practitioners and Central African leaders. We see the training of a cadre of young development professionals as a key instrument in changing thinking and practice over the longer term. We will ensure access to improved educational opportunities for local researchers in researched countries, recognising the need to work with individuals to help foster a new generation of African leaders who can take our research findings forward. We can now do this systematically as part of the ground-breaking Programme for African Leadership (PfAL) scheme based at the LSE and the SSRC's African Peacebuilding Network and NExtGen African Social Science program. These programs provide prestigious graduate scholarships in an effort to foster a new generation of African leaders who will promote the best practices of economic and social development in their respective organisations and countries.